University of Warwick and Rugby Football Union KTP 24_25 R1

To support the long-term financial health of women's rugby by embedding sociolinguistics knowledge about appropriate coaching language into the RFU that can be used to empower coaches in their efforts to establish team cultures/environments that support, attract and retain women and girls in the game.